Reciprocal interactions between apoptosis pathway and cell size

The removal of unwanted cells through programmed cell death is critical for development and the maintenance of cellular homeostasis. Misregulation of programmed cell death can lead to disease, including cancer. Apoptosis is a type of programmed cell death that is conserved across animal species and that has been studied intensely over the past 30-40 years. These studies have resulted in the identification and characterization of a handful of factors that form the 'apoptosis pathway', which when activated in a cell, triggers apoptosis. These factors include pro- and anti-apoptotic Bcl-2-like proteins, Apaf-1-like proteins and caspases, enzymes that can cleave other proteins. It is the activation of these caspases above a critical 'lethal activity' threshold that triggers apoptosis. Importantly, our comprehensive understanding of the apoptosis pathway has led to the development of cancer therapeutics referred to as 'BH3 mimetics', which since 2016, have been used in the clinic to treat patients with chronic lymphocytic leukemia and other types of cancer. BH3 mimetics target anti-apoptotic Bcl-2-like proteins. However, challenges remain with BH3 mimetic-based treatments and these are toxicity and the development of resistance. These challenges reflect two shortcomings of our understanding of the apoptosis pathway. First, we are still lacking a comprehensive understanding of how the apoptosis pathway is controlled in vivo. Second, there is increasing evidence that the apoptosis pathway has functions other than in the removal of unwanted cells and we still lack sufficient knowledge of these 'non-canonical' functions. The proposed project addresses both of these shortcomings.

It has been suggested that the size of a cell can trigger apoptosis. However, definitive evidence is lacking especially in vivo. The goal of Aim 1 is to investigate, in the context of animal development, the contribution of cell size to the activation of the apoptosis pathway. To that end, we will use the nematode Caenorhabditis elegans, a model organism that has been extensively used to study apoptosis. Indeed, a number of components of the apoptosis pathway were initially identified through studies of apoptosis in C. elegans (Apaf-1-like proteins, caspases). C. elegans development is highly reproducible and in every developing nematode worm, the same 131 cells die through apoptosis. Two of these cells are the left and right NSM sister cell (NSMsc), and my group has studied the deaths of these two cells for almost 20 years. Importantly, we have now identified mutations that allow us to either increase or decrease the size of the NSMsc. Using these mutations, we have identified an inverse correlation between cell size and the ability of the NSMsc to die. This supports the view that the physical size of a cell can trigger apoptosis in vivo. In the proposed project, we will test this hypothesis. In addition, we will determine which component(s) of the apoptosis pathway are controlled by cell size and how cell size is 'communicated' to this component.

The NSMsc are generated through an 'unequal' cell division of a mother cell and are the smaller of the two daughter cells generated. During our studies, we have made the surprising discovery that the apoptosis pathway has a non-canonical function in the control of the size of the NSMsc. Specifically, the apoptosis pathway acts in the mother of the NSMsc and contributes to its unequal division. This ensures that the size of the NSMsc acquires a critical 'lethal size' threshold. In addition, we have evidence that in this context, the caspase directly interacts with a factor that controls the actomyosin cytoskeletal network, which is known to play a critical role during unequal cell divisions. The goal of Aim 2 is to investigate the mechanism(s) through which the caspase affects the actomyosin network during division of the mother of the NSMsc cell, thereby controlling NSMsc size.

Technical abstract
The proposal concerns the regulation of apoptosis and non-canonical functions of the conserved apoptosis pathway in the context of animal development. As a model, we use the C. elegans NSM lineage and the death of the NSM sister cell (NSMsc).

We discovered an inverse correlation between the size of the NSMsc and its ability to undergo apoptosis. In the proposed project, we will test the hypothesis that the apoptosis pathway (and in particular CED-3 caspase) is activated above the 'lethal activity' threshold necessary to trigger apoptosis once an NSMsc has reached a size that is below a critical 'lethal size' threshold. Harnessing the power of C. elegans genetics, we will also elucidate the mechanism(s) through which NSMsc size causes apoptosis pathway activation.

We also found that there is already a low level of apoptosis pathway activity in the mother of the NSMsc (NSM neuroblast, NSMnb). Furthermore, this low level of activity promotes unequal NSMnb division and the formation of a NSMsc that reaches the critical lethal size threshold. In addition, we have evidence that in this context, CED-3 caspase physically interacts with the RhoGEF ECT-2. In the proposed project, we will test the hypothesis that CED-3 caspase causes ECT-2 RhoGEF activation and that this results in local cortical contractility of the actomyosin network that is necessary for unequal NSMnb division.

Taken together, our findings uncover a previously unknown auto-regulatory loop for the activation of the apoptosis pathway. This regulatory loop involves reciprocal interactions between the apoptosis pathway and cell size as well as a new non-canonical function of the apoptosis pathway in cell size control.